Agent-based modelling for large-scale evacuation simulation.

My PhD project is centred around large-scale evacuation simulation using agent-based modelling, with a particular focus on improving the representation of human behaviour. I am exploring whether adaptive behaviours can be better captured by using large language models to simulate decision-making processes. Consideration is also being given to how information is communicated during an emergency and the impacts that this can have on the decisions made.